An AI-integrated cloud-based Clinical Data Trial System (CDTS) for a novel retinal biomarker

**Public Description**

Novai Ltd. is a rapidly growing UK-SME specialising in biotechnology and data science. Novai was founded by Dr John Maddison, Professor Francesca Cordeiro and Aman Khan; the founders have 20 years' experience in the development and management of impactful and clinical projects. There is an unmet need in accelerating and de-risking drug development for blinding ophthalmic diseases. Current diagnostics and endpoints rely on observing structural or visual function changes, both of which take years to manifest. Novai will work to develop a Clinical Data Trials System (CDTS) integrated with AI on a cloud-based system using a novel retinal biomarker.